Developing a WITT prototype which will harvest wave energy from all six degrees of motion for deployment and testing in marine buoy and small vessel applications

Sea waves are a renewable resource comprising 70% of the planet. But converting sea wave
motion into electrical energy is challenging, in part due to the relatively low speeds and
irregular movements of ocean waves.
WITT Ltd (WL) has devised a technological innovation in energy generation called the WITT
that has the capability to harness wave energy. The innovation concerns a patented
transmission system that converts mechanical motion in the full six degrees,up and down,
back and forth, side to side, into a single unidirectional rotation used to drive an efficient
generator for the production of electricity. No other transmission is capable of collecting all
of this chaotic motion and turning it into useable power. WITTs can be scaled to any size and
fitted within different enclosures dependent on the application. Sealed unit operation is
potentially maintenance free and suitable for marine environments. It can also be built from
tried and tested industry components. For this reason the WITT provides a far more
compelling marine energy harvesting device than is currently available.
This project will create a prototype unit capable of delivering 15 watts for use both in marine
buoys and small boats where naturally occurring motional energy can be converted into
usable power. Many marine buoys require electrical power for instrumentation and lighting
devices. Solar PV is often used but has daylight use limitations and requires extensive battery
support. Small marine vessels, yachts, motor boats, etc also can use of solar PV with the
same limitations. Small wind turbines are also used but are noisy and only work in windy
conditions. Otherwise electricity is sourced from diesel power.
This project will demonstrate WITTs in marine buoy and small vessel use to show its
compelling energy harvesting capability and will demonstrate the cost and environmental
savings than can be achieved by generating electricity from a WITT compared to diesel for all
small vessels.